Crust and mantle seismic structure of the East African rift system: implications for magmatism, seismic hazard, and geothermal energy potential

In the Northern Main Ethiopian Rift (East Africa), the plate separation is dominantly accommodated by magma intrusion, with little to no crustal thinning. Further South along the Rift however, in magma-poor zones, the plate separation mechanism shifts to a mechanical.

Identifying the structure at depth, rifting mechanisms, and magma-rich regions has important implications on seismic and volcanic hazards in regions that are sometimes densely populated. The project also has direct implications for the viability of geothermal energy exploration in rift valley regions. A central challenge is therefore to identify areas of the East African crust that, although characterised by active volcanoes at the surface, are not underlain by well-developed, magma-rich and seismically active crustal fault and fracture networks.

These issues are addressed with passive seismic techniques throughout various sectors of the rift, using various globally available datasets including datasets recently collected by the Imperial College group. The project first uses Receiver Function analysis to determine the structure and extent of magmatic modification of the upper layer below the Rift. Subsequent work to further our understanding of the subsurface via constraining anisotropy (which is strongly sensitive to melt and the extent of fracturing of the crust) will use other techniques which might include analysis of seismic ambient noise, surface waves, and local earthquake splitting. This will provide further constraint on the depth and spatial extent of fluid-rich crustal fault and fracture networks.